US-UK ECLEC: Efficient and Correct Logic Equivalence Checking

Hardware engineers rely on several "EDA tools" in the design and manufacture of semiconductor devices, and one of the most critical is the equivalence checker. The equivalence checker is responsible for checking that two hardware designs -- usually a "spec" and an "implementation" -- are functionally identical. The equivalence checker is highly trusted -- if it reports that the implementation does agree with the spec, then fabrication can go ahead. But our recent work casts doubt on how trustworthy current equivalence checkers actually are: we identified multiple soundness bugs in all the main commercial equivalence checkers through a fuzz-testing campaign. Bugs in EDA tools can waste time and resources, but worse: they can be systematically exploited by malicious actors to circumvent security guarantees that have been established at higher levels of the stack (as will be demonstrated in a USENIX Security paper being presented next month).
In response, we have started building a new equivalence checker that is programmed and proven correct inside a proof assistant. This means that it comes with a computer-checked mathematical proof that it never gives the wrong result.
We propose now to shift our focus from correctness to efficiency. Our prototype equivalence checker is guaranteed to be correct, but its performance is poor. Our plan is to collaborate with Prof Adam Chlipala at MIT, who is probably the world leader in "mathematical proof applied to hardware design", to make our equivalence checker faster and more useful. We will develop better underlying data structures that balance performance and ease-of-verification, new optimisations, and wider support of the Verilog language as input.
Our overall goal is to set a new bar for how rigorously engineered EDA tools can be, and ultimately contribute to a safer and more secure world.